Aston University and DeltaXML Limited KTP 25_26 R2

To develop a new way to compare and merge structured content and data that leverages all of the new tools, algorithms and technologies that come with Artificial Intelligence supporting enterprises to manage changes in their content/data at scale, speed, with 100% accuracy and ensuring change audit trials.